Creating efficient lighting using micro-optics

The 1st generation of LED lights consist of the functional replacement of traditional technologies with LEDs,

with little emphasis on the efficiency or the aesthetics. Optrical Limited is challenging this status quo by

developing custom, low-cost, micro-optic ‘light management’ solutions to tailor the illumination profile of LED

panels and tube lights by placing light where it is needed, and enhancing the brightness of the luminaire by

doing so. This approach can also be used to reduce the number of LEDs and the power consumption of the

fixture for its life. A 25% improvement in brightness translates to not having to build 3 to 4 fewer power plants

of 500 MW capacity in UK alone!

Significant long term business opportunity for us would be in manufacturing and direct sales of such innovative

products to OEMs, subcontract manufacturers and parts suppliers, potentially generating huge economic

benefits.